The identification of yeast strains optimal for fermentation

Technical abstract
This project aims to understand design rules for yeast species and strains with important biorefinery applications. Looming food and energy crises have led to a ramping up of exploration of genetic resources for exploitation in industrial biotechnology and bioenergy. A variety of yeast fermentation capabilities are sought to supplement and eventually replace oil-based chemistries. Close collaboration with the BBSRC EEDA Biorefinery Centre for Biomass Exploitation at IFR will help identify yeast strains optimal for use in converting agri-food waste into valuable chemicals and co-products. Computational techniques will be developed to allow rapid navigation of a new yeast genomics data resource under development in collaboration with the BBSRC Genome Analysis Centre (TGAC). Yeast species and strains from the NCYC yeast collection, a BBSRC National Capability, will form the basis of the study. The project will improve understanding of variation and dynamics in genomes of yeasts used in industrial scale fermentations and deliver new yeast species and strains optimal for fermentation and scale-up in the IFR pilot plant.